Molecular Endocrinology of Parathyroid Disorders Affecting Calcium Homeostasis

Technical abstract
Parathyroid tumours, which affect 3:1,000 of the adult population, and congenital parathyroid developmental anomalies, which occur in 1:4,000 live births, are major causes of abnormal calcium and bone metabolism. We are investigating the molecular basis of such disorders by the combined use of the positional cloning and functional genomics approaches. Thus, in an integrated programme, we are studying the genetic control of parathyroid development, and the molecular events involved in parathyroid tumourigenesis. These two areas are complementary as tumourigenesis often results from the inappropriate expression of developmental genes. During 1999-2003, we showed that the hypoparathyroidism-deafness-renal dysplasia (HDR) syndrome is due to haploinsufficiency of the transcription factor GATA3; defined that a molecular deletional-insertion, involving chromosomes Xq27 and 2p25, causes X-linked hypoparathyroidism (XLHPT), which is due to parathyroid agenesis; and identified a novel gene causing hyperparathyroidism-jaw tumour (HPT-JT) syndrome. In addition, we have established a mouse knockout model for multiple endocrine neoplasia type 1 (MEN1); are generating chiameric mice that will help to establish a mouse knockout model for the HPT-JT syndrome; shown that GATA3 knockout mice represent an HDR phenotype; and that SOX3 knockout mice are likely to have abnormal parathyroid structure, which may contribute to the XLHPT phenotype. We now propose, in a continution of this programme, to elucidate the roles of the MEN1, HPT-JT, GATA3 and SOX3 genes in parathyroid functions and to use the MEN1 mouse model for investigating viral vectors in ex vivo and in vivo gene therapy studies. These studies will increase our understanding of the multi-step pathway in endocrine tumourigenesis and of the mechanisms regulating calcium homeostasis and parathyroid development. My group has made significant contributions to this field which is ideally placed at the basic science and clinical interface, and fits in with the MRC cancer priority area.